Big Solar CPI application

"Big Solar Ltd is developing a novel photovoltaic architecture that utilises a flexible 3D embossed substrate to create a horizontally integrated thin film solar product called Powerroll. Its unique design allows for low cost roll-to-roll production, and has an added benefit of not requiring a expensive transparent conductive oxide layer.
Big Solar would like to access expertise in printable electronics, which will facilitate in the commercialisation of are unique thin film solar design. Colloidal semiconductor inks have the ability to be simply printed onto substrates, enabling fast roll-to-roll production which can lower the cost of conventional PV to the consumer. Having access to expertise within the field of printable electronics allows small SMEs such as BSL to progress through the development stage, and accelerate are route to commercialisation. "